The Use of Nanocoatings for Anti-Corrosion and Heat Transfer Properties in Heating Systems

Oxford nanoSystems (OnS) is developing a nanocoating for application for modern day systems to increase efficiency and product life.
OnS aims to create a benefit to every member from the primary manufacturer to the end consumer.
Newly deployed products incorporating this technology will achieve reduced fuel consumption and promote a greener economy.